Coconut & conservation: environmental and social sustainability of coconut farming in tropical countries

Coconut & conservation: environmental and social sustainability of coconut farming in tropical countries